TimeTrove's 'PostLife' Project

Not so long ago, we recorded our lives with a handful of photographs each year, newspaper-clippings, letters and momentos we collected along the way and took the time to put our favourites in photo albums to pass on through the generations. It was simple.

It's not like that anymore. As analogue became digital...cameras, camcorders, microphones evolved into smartphones. What we kept, _was_ limited to the size of disks, sticks and drives. Now, with cloud based storage, we can collate endless amounts of data. Our lives are recorded before we're even born! From that first ultrasound to our first words, first steps, first foods, birthdays, holidays, events and achievements...

Just think... how many thousands of photos, videos, documents, emails and messages do you have? And they're all organised right?! Ermmm...

It isn't just OUR stuff we have to juggle - it's other people's too! If you don't take control, the stuff that really matters can get lost amongst the mundane.

TimeTrove is an uplifting space to select, upload, sort and store what you treasure most, as you go. Not just photos but intangible stuff like memories, stories and knowledge. Your most meaningful content- not just what you had for lunch!

Nowadays, personal content is _shared_ online without _care_ or consideration of where it might end up. Things you're comfortable showing now, might not be what you want your future boss to see! Some overshare, others post trivial, egotistic or banal content. Do we really want the next generation to be dependent on likes for self-validation, afraid to post a picture of their actual face without filters or fear of negative comments? Wouldn't it be better to have the option of a private, positive space to upload real, meaningful content free from judgement?

TimeTrove provides this whilst looking after your data and privacy, with the utmost care and respect. A new disruptive, digital platform that has integrity, purpose and lasting meaning, allowing you to create and curate interactive 3D LifeLines of you, your friends, family or even pets!

TimeTrove is a pro-social, tech-for-good company with a moral compass and philanthropic goals for long term positive social impact in the UK and globally. It won't be long until you can create your own TimeTrove and take pleasure filling it with what you treasure most, as you go.

We're still pre-launch, but you'll be hearing more about us soon!

TimeTrove: Treasure Life's Precious Gems.